Derivitec

Danielyan Consulting.

"Continuous Security Assurance from Danielyan Consulting gives you access to security expertise throughout the design, development and operations lifecycle of your product or service. We integrate security engineering, penetration testing and security monitoring for your business to prevent, detect and respond to changing cyber security threats without the overhead of having an in-house security team."